Edinburgh Napier University and Ace Aquatec Limited

To develop, test and deploy innovative Artificial Intelligence based approaches to improve accuracy of Individual fish identification and sea lice detection